State of the Railway Compiler Data Solution (SORC-lite): open access real-time signalling data.

Our project seeks to support Network Rail in regaining understanding and ownership of key signalling asset information so that this data can be used to adopt new performance measures, identify bottlenecks within the rail network and target the 800,000 unexplained delay minutes that occur annually. The project combines a number of existing technologies to deliver the hardware, pipeline, analytics, and visualisation as a working demonstration. The data stores will also be available for use by train operators and the wider data analytics supply chain, removing some of the systemic blockers around access to data.